Manufacturing Project 8 - High Performance Composites

This project will develop competitive product capability and high manufacturing productivity for Composite

Structures. The development of composite moulding and composite curing processes will enable cost and

weight reduction on static composite components for future engines.

The work packages will be developed by Rolls-Royce working in partnership with the National Composites

Centre and utilising the UK manufacturing services supply chain